Project 101095933 — RIGOUROUS

RIGOUROUS project aspires to identify and address the major cybersecurity, trust and privacy risks threatening the network, devices, computing infrastructure, and next generation of services. RIGOUROUS will address these challenges by introducing a new holistic and smart service framework leveraging new machine learning (ML) and AI mechanisms, which can react dynamically to the ever-changing threat surface on all orchestration layers and network functions. RIGOUROUS new smart service framework is capable of ensuring a secure, trusted and privacy-preserving environment for supporting the next generation of trustworthy continuum computing 6G services along the full device-edge-cloud-continuum on heterogenous multi-domain networks. This includes establishing compliance with the design of software (SW), protocols and procedures, as well as AI-governed mechanisms to cope with the security-related requirements in the full DevOps lifecycle, from the service onboarding up to the day-2 operations. Further the DevOps lifecycle spans from the prevention and detection of anomalies and/or intrusions at different levels (physical or cyber) based on violation of policies or rules, up to their mitigation and policy enforcement. It also comprises the incorporation of the human factor starting from the design until the human-inthe-loop concept in the whole orchestration. Additionally extensive research devoted to realizing advanced security enablers is carried out to bring automation and intelligence to the smart, but also secure, orchestration concept. In brief, RIGOUROUS targets the following key objectives: • Holistic Smart Service framework for securing the IoT-Edge-Cloud continuum lifecycle management • Human-Centric DevSecOps • Model-based and AI-driven Automated Security Orchestration, Trust Management and deployment • Advanced AI-driven Anomaly Detection, decision and Mitigation Strategies • Demonstration of a Set of Industrially Relevant Use Cases in Operational Envi